Blended dexterous autonomy and remote robotics for resilient economic service delivery

Despite ever increasing automation capability, human dexterity, perception, skill and perhaps most importantly judgement is still necessary for a vast range of services and processes in society and the economy.

However having people carry out tasks in-person has a range of disadvantages;

1. They have to be a in a particular place to deliver the service - incurring economic and environmental costs in travelling to that location
2. Humans are susceptible to fatigue, injury and mistakes, particularly when carrying out repetitive manual tasks.
3. Whether in a pandemic or not, humans are a vector for disease - this is relevant in any situation where humans come into contact with one another, or food.

It would be great if we could have robots to carry out every task humans can, but the current state of the art in robotics is a long way short of this level of capability.

We propose an economical remote obotics system way to remove the human from these situations by projecting a human's motor skills and perception into a robotic proxy, augmented by AI for simple tasks. From a societal point of view this carries health benefits to the worker (reduced injury, convenience). From a business point of view it allows the delivery of services, with associated economic activity, in a wider range of situations that might otherwise disrupt either the service itself or the demand for the service.

We will demonstrate the system in two everyday scenarios;

* Hair cutting (also representing healthcare applications)
* Food preparation.